VIDEO-MESH

RINICOM's VIDEO-MESH proposes to develop a novel surveillance system, integrating HD
dual optical-thermal cameras and a robust mesh communications system, to enable the
distribution of multiple high-quality live video streams to authorised devices, real-time
wireless broadband transmission and seamless access to video meta data and information
exchange.
VIDEO-MESH proof-of concept (PoC) will assess the technical feasibility of the new dualcam
system, as it provides direct device-to-device broadband communications and adds the
network access point functionality, resulting in the ability to rapidly and effectively extend the
network reach without requiring additional investments or modifications to the existing
physical infrastructure. VIDEO-MESH PoC shall validate the system's network performance
and scalability towards the dynamic connection of multiple information producers (e.g., dualcam
systems, third-party camera systems, remotely operated systems) and consumers (e.g.,
mobile stations, unmanned vehicles).
Rinicom's VIDEO-MESH Duplex PTZ will be the FIRST EVER HD optical and thermal
camera supporting wireless mesh broadband networking, at a highly competitive price. It
innovatively combines the added value of dual HD cameras in surveillance with Rinicom's
proprietary mesh networking, COFDM robust waveform and smart routing technologies to
create a truly game-changing surveillance asset, supporting a seamless network of (meshcompatible)
interconnected systems that sustain high-throughput data sharing exchange and
communications relay to third systems.
VIDEO-MESH cutting-edge innovation will impact the surveillance market, introducing a
unique, high performing, adaptive, secure and cost-effective dual-cam mesh networking
surveillance system that is beyond the current market state-of-the-art and delivers improved
protection of citizens, critical infrastructures and (land and maritime) borders